Clinical Intelligent Automation of Preventative Care

In addition to _treating_ disease, healthcare staff in primary care try to _prevent_ disease. Patients who meet clinical risk criteria can benefit from actions like starting medications before they develop a disease. These _preventative interventions_ reduce the risk of disease or delay it. **40% of all yearly deaths are thought to be due to preventable causes**\[1\]**,** signifying the immense potential to improve life span and quality of life.

Prevention is the most cost-effective approach compared to the costs and burden on the healthcare system of managing and treating established disease. Clear guidelines are made available by institutions like the National Institute for Health and Care Excellence (NICE). **Delivering prevention is simple and inexpensive -- finding which patients, need which intervention, at what time is a huge and expensive task**. For example, approximately 800,000 out of 18 million patients who meet initial criteria for risk assessment\[2\] would benefit from bisphosphonates, an affordable, easily available drug that strengthens bones and reduces the risk of hip fractures -- a disabling, costly condition.

Finding these individuals at risk is currently a complex, repetitive and manual task that involves asking the right patients the right questions and processing this information through complex clinical guidelines.

This task is the responsibility of General Practices who are also responsible for managing existing disease and struggling with workload and staffing issues made worse by the COVID pandemic. Current digital solutions only support fragments of this process such as running searches or sending text messages making automation impossible and still requiring multiple touchpoints from clinicians.

As a result, coverage is poor -- for example, only 8.2% of patients who fractured their hip were on protective medications\[3\]. This is just one of 33 primary care guidelines promoted by NICE on prevention\[4\] which could be delivered more effectively, uniformly and efficiently.

The grant will fund a health-tech company, as well as GPs, a Clinical Commissioning Group, and experts in measuring economic benefits and clinical safety, will deliver the platform to 250,000 patients over the next two years.

This project will deliver a software that will continuously find patients who might benefit from interventions that prevent hip fractures, heart attacks and strokes. It will automatically contact those patients to collect specific information required to identify those who need preventative treatment. The evidence collected will allow the Clinical Intelligent Automation platform to be delivered throughout the UK and internationally within 5 years.